Circular Construction Materials Validation: Demonstrating Carbon-Efficient Performance and Emissions Reduction Potential of WHEATEX® Natural Fibre Insulation in Operational Retrofit Environments

The built-environment and agricultural sectors together account for over 50% of global greenhouse gas emissions combined, making them critical areas for industrial decarbonisation. In the UK, approximately 220 million tonnes of wheat straw is generated annually, much of which is discarded in landfill or incinerated, contributing to air pollution and releasing avoidable carbon emissions. At the same time, about 3 million households across England experience fuel poverty according to the Low Income Low Energy Efficiency (LILEE) indicator, largely due to inefficient, older housing stock and rising energy costs.

AGREKA BUILD Ltd addresses these cross-sector challenges through material innovation by developing WHEATEX, an affordable insulation board that transforms waste wheat straw into high-performing, sustainable natural fibre rigid insulation designed for retrofit. WHEATEX offers competitive thermal performance while being entirely natural, biodegradable, and free from toxic additives or petrochemical content. Unlike conventional synthetic insulation such as PIR, WHEATEX contains no harmful chemicals, making it safe for installers and occupants. Its superior vapour permeability reduces condensation build-up, preventing damp and mould growth; an issue affecting 2 million UK households and increasing urgent given the Social Housing (Regulation) Act 2023 mandating landlords address these conditions within 14 days following the fatal respiratory illness of infant Awaab Ishak in 2020\.

WHEATEX significantly reduces operational and embodied carbon emissions. As a bio-based product made from existing waste biomass, it avoids virgin resource extraction and supports circular economy principles via commercial composting or recycling at the product's end-of-life. WHEATEX meets the UK's Future Homes Standard and contributes to Net Zero targets by lowering whole-lifecycle emissions whilst reducing heating demand to address fuel poverty.

This innovation delivers economic value to agriculture by sourcing straw from British farmers, providing additional income streams and disincentivising harmful and costly disposal practices like incineration. We work directly with a Cheshire farmer 15 minutes from our production site, providing adequate current supply, while building connections with regional farming cooperatives for scaling. Supply risks include straw quality issues, mitigated by targeting farms with existing cleaning and reliable processing capabilities.

Through WHEATEX, AGREKA demonstrates how nature-based innovation delivers measurable environmental and social benefits, positioning the product to play a significant role in transitioning to healthier, more sustainable buildings for better quality housing and improved occupant wellbeing.